MSYS: YASA motor development with integrated 3-speed drivetrain

The MSYS project aims to develop an electric powertrain for the next generation of electric and hybrid vehicles going into production in the 2015-2016 timeframe. The proposed powertrain will include a YASA motor and integrated multispeed transmission, which when combined will offer a solution of the lowest cost, weight and packaging volume. The YASA motor, developed through the TSB funded projects LIFECar and YAMOT, has been shown to have class leading torque density and power density, but can be further utilised by designing for a multispeed gearing system. The proposed output of the project will be a complete traction system that will attain class leading efficiencies over urban and motorway dutycycles.